Razbio - Innovative Chemical Blends for Improved Western Flower Thrips Monitoring

Razbio Ltd. delivers natural, safe solutions for crop production, disease prevention, and integrated pest management, reducing reliance on toxic pesticides. Supported by funding from Innovate UK's Analysis for Innovators (A4I) initiative and in collaboration with ASTUTE, a leader in advanced testing technologies, Razbio aims to revolutionise pest monitoring. Our project focuses on developing and optimising new lure blends for Western Flower Thrips (WFT), crucial pests in global agriculture, to prevent habituation and maintain high efficacy throughout the entire cropping cycle.

By leveraging extensive research into WFT's odorant binding proteins and receptors, combined with ASTUTE's high-throughput testing capabilities, we accelerate the discovery of effective attractant compounds. This collaboration ensures that our solutions are not only environmentally friendly but also cost-effective, reducing reliance on traditional pesticides while enhancing crop protection.

Through this partnership, Razbio strives to achieve significant outcomes, including reduced pesticide use, improved crop yields, and the creation of innovative intellectual property. Our efforts contribute to global food security by providing sustainable pest management solutions tailored to meet the diverse needs of growers worldwide